Towards Clarity: Elucidating Gaps in Dementia Risk Research and Social and Geographical Influences

Alzheimer's disease is a serious brain condition and the leading cause of dementia. This condition affects memory, language, and thinking abilities to a degree that significantly disrupts daily life. By 2050, an estimated 153 million individuals worldwide are projected to be living with dementia. Despite promising new drug treatments for early-stage dementia, prevention will be the mainstay of national and international policy responses for the foreseeable future.

Expanding upon my PhD investigations into the psychological underpinnings of dementia risk, I will collaborate with Dementia and Neurodegenerative Policy Research Unit (DeNPRU-QM), to author two papers targeted at research and policy audiences. For the first, I will author the consensus statement arising from a major national dementia prevention conference. Despite certain factors being linked to heightened dementia risk (e.g., obesity, depression), there is a notable lack of evidence regarding the clinical and cost-effectiveness of specific strategies for modifying these risk factors to prevent dementia. The paper will focus on how research findings concerning prevention can be translated into concrete, actionable public health policy recommendations, aligning closely with the UK government's preventive initiatives.

My second paper will explore social and policy contexts surrounding the introduction of blood tests for diagnosing dementia, which will primarily be conducted in locally commissioned memory services. Understanding of the operations of these services, especially regarding their readiness to adopt blood tests for predicting dementia risk and guiding treatment decisions, remains limited. Concerns have been raised regarding significant geographical disparities in the level and quality of the commissioning of these services. Additionally, the potential shift in dementia funding towards healthcare raises fears of undermining social care and widening social inequalities. To address this knowledge gap, I have collaborated on developing a survey which will be distributed to all memory services in England. Based on findings from this survey, I will assess the social and geographic factors influencing memory services' preparedness for the introduction of blood tests.

I will communicate my PhD research findings on psychological dementia risk factors and prevention strategies through various dissemination avenues. I will attend an academic conference and have planned talks within the Centre for Psychiatry seminar series at Queen Mary University of London, University College London's (UCL) Division of Psychiatry seminar series, and at York, Newcastle and UCL to coincide with planned research visits. As a delegate and rapporteur, the dementia prevention conference provides a major opportunity to share my PhD findings. I plan to also share my research with general audiences, through public lectures, podcasts, media engagements, and community events like the Festival of Communities in East London and Walking the Talk for Dementia in Spain. These events ensure broad dissemination and discussion of findings at local, national and international levels.

Planned visits to UCL and the University of York will enhance both my research and dissemination endeavours and facilitate aligning my PhD findings with social contexts. I have chosen courses to elevate my skills in social and policy research, qualitative methodologies, and dissemination techniques. Further, by regularly involving a Public and Patient Involvement group, I will ensure that my research remains relevant and inclusive, both in its execution and in the development of research proposals for future funding opportunities.